The role of Miro and PKC signalling in axonal transport defects in amyotrophic lateral sclerosis.

In the UK approximately 6,000 people suffer from motor neuron disease (MND) at any given time. MND is a lethal neurodegenerative disease that involves selective loss of motor neurons. Motor neurons are nerve cells that transmit signals from the brain to muscles (e.g. to move a finger). They have a cell body and long threadlike extensions that connect to muscles. These extensions are called axons. In MND the axons break down and because of that the connection between the brain and muscles gets lost. This causes progressive muscle weakness and wasting that ends in paralysis, inability to speak or swallow and in the end stops breathing. Riluzole is currently the only drug licensed for treating MND in the UK. Although riluzole may moderately increase survival, it is not a cure, and will not repair any damage to motor neurons that is already present when the patient starts taking riluzole. To develop better therapies for MND, we need to understand the causes of the disease much better. The research we propose here is to find out the events that lead up to motor neuron death in MND.
Our research concentrates on finding out how the axons of motor neurons break down in MND because this is one of the first things that is seen in laboratory models of the disease. We concentrate particularly on a process called "axonal transport". Most axonal building blocks are manufactured in the cell body and have to be delivered to their destinations in the axon. This "delivery service" is called axonal transport. Technically axonal transport is rather like a train journey: Molecular motors ("the locomotives") hook up to cargoes ("the carriages"), and they ride on protein tracks called microtubules ("the rails") and burn "a fuel" called ATP to do so. When axonal transport breaks down the axon starves because no deliveries are being made, and eventually the nerve dies.
We have found that axonal transport of one particular cargo called mitochondria is defective in MND. Mitochondria are very important for nerves because they produce the ATP fuel needed to power everything; in other words mitochondria are the power stations of the cell. In MND the breakdown of the transport system leads to fewer mitochondria in the axon and this is likely to cause axons to die because of lack of fuel. What we don't know exactly is what causes this breakdown. Like the train journey, defects in axonal transport can be via a number of routes: Maybe an essential component is missing? Are "the locomotives" (molecular motors) damaged or do they lack "fuel" (ATP)? Is the connection between "the carriages" (mitochondria) and the locomotives broken? Are "the rails" (microtubules) disrupted? Or, is there signal failure?
We already know that in one inherited form of MND a surplus in the signalling molecule calcium causes defective transport of mitochondria. In this project we want to investigate if this is also the case in other forms of MND to see if this is a defect that is common to all MND. We also want to investigate how calcium stops transport. Once we find out exactly how this defect is caused, we will try to prevent the defect or restore transport, and measure if this protects motor neurons from dying.
Summarised, this research will investigate the events leading up to a key event in MND, with the potential for future drug development. Furthermore, because axonal transport defects are also seen in other neurodegenerative diseases, including Alzheimer's and Parkinson's disease the results are likely to be informative about those diseases as well.

Technical abstract
Amyotrophic lateral sclerosis (ALS) is a lethal motor neuron disorder without a cure. Impaired axonal transport is one of the earliest pathological features observed in ALS models, suggesting that transport defects might be a primary cause of ALS. We showed that mutations in SOD1 and VAPB that cause familial ALS inhibit anterograde but not retrograde axonal transport of mitochondria. The mitochondrial kinesin-1 receptor Miro regulates anterograde transport of mitochondria in response to calcium and mitochondrial damage. Furthermore, several groups including us have shown a role for phosphorylation in regulation of the transport process. We hypothesise that inhibition of anterograde mitochondrial axonal transport by a calcium/Miro and kinase-dependent pathway is a primary cause of motor neuron death in ALS and a potential therapeutic target.
The specific objectives are:
(1) To determine if a calcium/Miro signalling pathway underlies the mitochondrial axonal transport deficit in ALS. We will evaluate if a calcium insensitive mutant Miro can restore the transport deficit in mitochondrial transport assays.
(2) To investigate the involvement of kinase signalling. We will test kinase inhibitors for their effect on axonal transport in mitochondrial transport assays.
(3) To establish if axonal transport defects are a primary cause of cell death in ALS. We will restore axonal transport of mitochondria using a calcium insensitive Miro mutant or kinase inhibitors in motor neurons expressing ALS mutant proteins and monitor motor neuron survival.
Summarised, this research will increase our understanding of the mechanisms underlying defective mitochondrial transport and motor neuron death in ALS, and will establish if restoration of axonal transport has therapeutic potential. Furthermore, the results obtained here are likely to be transferable to other neurodegenerative diseases that involve axonal transport defects, including Alzheimer's and Parkinson's disease.

Potential impact
Who will benefit from this research? Initially, the main beneficiaries of knowledge arising from this research will be academic and clinical neuroscientists, particularly those with an interest in MND and neurodegenerative disease (see Academic Beneficiaries Section). However, in the medium to long term our research could benefit MND patients and their families and society as a whole in both social and economic terms. Our research seeks to identify novel therapeutic targets in MND that can then be further developed into better MND therapies. MND is a fatal neurodegenerative disease for which there is no effective treatment and is the most common motor neuron disorder. Since the incidence of MND increases with age, the number of people with MND is likely to increase with an ageing population in the future. In addition to care provided within the NHS, a significant amount of care for patients with MND takes place in the community, often with support of charitable organisations such as the MNDA. Thus MND places a significant public and private socio-economic burden on the UK, and better therapies could significantly reduce this. Furthermore, as the outcome of this research may also be applicable to other neurodegenerative disease such as Alzheimer's disease and Parkinson's disease the potential impact may be much higher. In addition to its impact on health and wellbeing, our research may also have an economical impact via the commercialisation of our results and/or spinout companies, and through the employment and training of research staff involved in the project.